MetamorphoSis of cultural Heritage Into augmented hypermedia assets For enhanced accessibiliTy and inclusion

SHIFT is strategically conceived to deliver a set of loosely coupled, technological tools, that offers cultural heritage institutions the necessary impetus to stimulate growth, and embrace the latest innovations in artificial intelligence, machine learning, multi-modal data processing, digital content transformation methodologies, semantic representation, linguistic analysis of historical records, and the use of haptics interfaces to effectively and efficiently communicate new experiences to all citizens (including people with disabilities). The development of SHIFT tools will be carried out in close consultation with the stakeholder communities represented in the project. The two CH networks (BMN, ANBPR) will launch open consultation to aggregate views from their members, while together with the cultural heritage institutions (SOMKL, SMB) and heritage professionals (Heritage Management), will provide requirements based on the cultural assets being maintained within each organisation. The diversity of digital media transformation and the semantic formalisation of the cultural assets will be individually demonstrated across each museum and library. Additionally, the inclusion by design principles adopted within the project, will be evaluated by CH networks and vulnerable group partner (DBSV), who will engage with the various tools developed in the project. In complementary to the stakeholders and end-users, the SHIFT project also brings together leading industrial (SIMAVI) and academic institutions (FORTH, UAU, QMUL). The consortium is complemented by SMEs (MDS, AUD) with high-tech product development teams and ethical expertise (ERC). Collectively, the project will release 12 technology solutions clustered into five thematic areas (computer vision, audio, text-to-speech, haptics, semantics and linguistics) that support accessibility and inclusion by design to overcome the shortcomings and limitations of CCI sector to enable growth and stimulation.